Informing our Heritage Future(s): Preserving our Digital Past(s)

The project will take as its focus the historic High Street, which is currently facing a period of unprecedented change as COVID accelerates long-term trends in retail and residential demand, and as developers and local authorities seek to support the sustainable development of this heritage asset to meet key challenges of economic and environmental sustainability, housing needs, and climate change. The project will use the multiple and diverse digital data sets by commercial archaeology, planning authorities, developers, architects and creatives as the evidence base for a ground-breaking doctoral study supported by supervisors and partners from Historic England, the University of York's Archaeology Department especially its globally-leading centre of excellence, the Archaeology Data Service (ADS) and its strong links with the international cross-sector membership organisation, the Digital Preservation Coalition (DPC).

Close attention will be paid to the formats of digital data sets generated by stakeholders with particular emphasis on new developments in complex digital data sources such laser scanning and LIDAR and the capacity and potential of data management systems such as GIS and HBIM to support better sharing, accessibility and interoperability within and between relevant stakeholders, aligning with HE's Heritage Information Access Strategy (HIAS).

Research questions include:

What are the key issues relating to the generation, accessibility and archiving of digital data within commercial archaeology, planning and development and the wider historic built environment sector?

How can the heritage sector learn from other sectors, share good practice and create new cross-cutting initiatives?

What new technologies, policies, guidance, standards or initiatives are needed by the sector?